Bishop Grosseteste University and The Corporation Of The Cathedral Church Of Christ In Liverpool KTP 23_24 R1

To develop methods for measuring and evidencing the impact of the Cathedral on new and existing audiences.